Lived experiences of climate change impacts, coping and adaptation among people with disabilities in the UK.

Despite significant evidence that people with disabilities are disproportionately adversely impacted by climate change-related extreme weather events (e.g. Abbott & Porter, 2013; Kosanic et al, 2022), little empirical attention has been paid to understanding how these impacts present on the disabled community during and after the event. Disability is generally poorly addressed in both climate change policy and research (Stein et al, 2023). The Intergovernmental Panel on Climate Change (IPCC) notes "negligible evidence" on the inclusion of disabled people in climate adaptation planning. A review of existing academic literature suggests a similar pervasive neglect of how people with disabilities might adapt to climate change impacts, alongside a high prevalence of narratives that narrowly equate disability with vulnerability. Evidence, therefore, to guide effective climate adaptation policy is lacking, particularly within the UK where climate change does not manifest as large-scale extreme weather which has dominated research in this area (e.g. Wolbring, 2009).
Three issues contribute to this research gap. Firstly, there is a notable absence of first-hand accounts from people with disabilities in climate change and environmental psychology research. Secondly, existing literature, where available, focuses on climate change vulnerability and associated mitigating factors. While lack of adaptive capacity can be considered a causal factor of vulnerability in the context of climate change impacts (Cardona et al, 2012), insufficient research focus has been placed to date on the adaptive capacity of those with disabilities in the UK. Thirdly, both research and policy in this area adopt an erroneous 'one size fits all' approach to disability. Previous studies indicate that the impact of a severe weather event on people with disabilities varies according to impairment (Kosanic et al, 2022) as well as contextual factors and demographic characteristics. People with disabilities are however predominantly treated as a homogenous population while analysis of how disability intersects with other identities and factors has also been overlooked (Stein et al, 2023).
Heatwaves are projected to become more frequent and severe in the UK due to climate change (Met Office, 2022). Consequently, this PhD project addresses the gaps referenced above by mapping the lived experiences of disabled people of coping with the impact of extreme heat events. Building on my previous postgraduate research project into the impact of heatwaves on subjective wellbeing, this study also seeks to enhance the existing evidence base by identifying factors that enhance or attenuate the adaptive capacity of people with disabilities and exploring how a better understanding of such lived experiences can contribute to making UK climate change adaptation policies more inclusive.
The project employs the following research questions:

1. To what extent does disability shape the differences in experiences, impacts and adaptive capacities of disabled people during heatwaves?
2. How does disability intersect with other at-risk, disadvantaged or marginalised identities and factors, such as gender, SES and ethnicity, to shape the experiences of living and coping with climate change impacts?
3. How does existing policy currently conceptually represent the interests of people with disabilities in the UK?

In line with the disability advocacy motto 'Nothing about us without us', this research adopts a co-production approach informed by the aspirations and needs of the disabled community, amplifying the voices of those with disabilities through semi-structured interviews and policy analysis for real-world impact.